Deciphering Subunit Communication in Fungal Polyketide Synthases for Rational Combinatorial Biosynthesis

Fungal polyketide synthases (PKSs) are remarkable multi-domain enzymes that assemble structurally diverse natural products, many of which have considerable pharmaceutical and agricultural value. These products arise through programmed cycles of interaction between catalytic domains and an acyl carrier protein (ACP) domain that shuttles covalently bound intermediates. The precise sequence and timing of these interactions are essential for catalytic efficiency and product fidelity, yet remain poorly characterised due to their transient nature. Using an interdisciplinary approach, Phase 1 of the FLF focused on elucidating the structures, interactions, and dynamics of highly reducing PKSs (hrPKSs) – an enzymatic subclass similar in architecture to mammalian fatty acid synthase. To date, this work has provided several first-in-class structures, novel insights into how these enzymes operate, and inspiration for how they can be rationally redesigned to create novel chemical scaffolds.
Building on this foundation, Phase 2 will investigate how a subset of hrPKSs communicate with non-reducing PKSs (nrPKSs), giving rise to dual hrPKS-nrPKS systems. In these pathways, the ACP domain of the hrPKS directly transfers its product to the starter acyltransferase (SAT) domain of the nrPKS, where a sequence of non-reductive chain elongations occur, resulting in addition of characteristic aromatic moieties. This approach dramatically expands the structural diversity accessible from a single polyketide scaffold and presents opportunities for combinatorial biosynthesis. Understanding how these systems recognise each other, coordinate their activity, and transfer intermediates is critical for elucidating, and ultimately engineering, the biosynthesis of this class of fungal natural products. Using two evolutionarily distinct hrPKS-nrPKS pathways as model systems (hypothemycin and chaetomugillin), we aim to define the fundamental rules governing these interactions and chain transfer events.
The specific objectives of the work are:
1). Determine the structural basis of productive interaction between an hrPKS ACP domain and its cognate nrPKS SAT domain.
2). Elucidate the molecular determinants of acyl-chain selection by the nrPKS SAT domain and use mutagenesis to modulate the substrate scope.
3). Leverage interaction and acyl chain-selection principles to develop strategies for rational engineering of new hrPKS-nrPKS combinations with modified product profiles.
This research will enable the design of non-cognate hrPKS–nrPKS pairings to generate novel or modified polyketide scaffolds, with scalable production realised in microbial systems through fermentation. While modification of polyketides via chemical synthesis is challenging, costly, and environmentally harmful, bioengineering offers a sustainable alternative. Fermentation-based approaches are cheaper, energy-efficient, and use renewable plant-derived materials, making them a greener production route.
The work will facilitate predictable engineering of biosynthetic pathways toward high-value molecules, mapping directly onto the UKRI priority area of Engineering Biology. It also aligns with the BBSRC high-level objective of Advancing the Frontiers of Bioscience Discovery, particularly the priorities of Understanding the Rules of Life through fundamental insights into biosynthetic machinery, and Transformative Technologies for building new pathways. In addition, it addresses the Strategic Challenge of Renewable Resources and Clean Growth by promoting the use of sustainable feedstocks. Furthermore, many of these compounds exhibit antibacterial and antifungal properties, presenting opportunities for novel antimicrobial agents and aligning with the UKRI Strategic Theme of Tackling Infections, and related priorities of both BBSRC and MRC councils.